From pub to stadium: The ecology of public and commercial investment in British live music venues

Live music is a prime illustration of wider issues in the UK's cultural sector. Pressure on the public purse, nationally and locally, is felt from larger institutions - orchestras, opera companies, etc.- to the grassroots as direct funding dries up due to cuts. Meanwhile, live music has overtaken recorded sector revenues since 2008. Major events sell-out in hours and, as lobbying group UK Music's recent report on music tourism shows, the live sector is a significant source of income for the nation.

Yet the benefits are felt unevenly, and not simply as a matter of suffering state subsidised arts and a healthy commercial sector. Growing concern for the fate of venues at the lower level of the economic activity is reflected in media and industry reports of struggles and closure. Neither is this just recession based. The key piece of music related legislation in recent times - the Live Music Act 2012 - deregulated the provision of live music of all kinds in licensed premises. But it was the result of a long campaign by industry, grassroots and legislators that arose from the negative impact of earlier licensing legislation in 2003 on venues and practitioners. Calls for more deregulation also involve both industry (UK Music) and musicians' (the Musicians' Union) representatives.

Neither are music venues alone in their predicament. Questions of how to support culture hinge on assessments of how to value it - for economic benefit or innate social worth - and intersect with those about the role of the state and private vs public investment. Opposing speeches by UK Culture Secretary Maria Miller and Scottish Culture Minister Fiona Hyslop have starkly illustrated the lines between economic and intrinsic values as cases for investment.

Implicit in wider debates and those around live music is a sense that different points on the scale of activity are interdependent. Today's stadium acts started in the pubs and local hotspots that are now struggling - in other words, an ecological model. Again, private and public sector inputs are not discrete but interdependent. Transport infrastructure, sensitive or draconian local licensing regimes, zoning and health and safety policies all affect local live music ecologies just as do direct investment from state, municipality or commerce.

We will shed light on such interactions - the funding ecology - by examining them in context and practice in three case-study localities across the UK - the London Borough of Camden, Leeds and Glasgow. We will work with three key sector groups: PRS for Music, who license venues' use of copyright compositions, will provide data allowing us to map the size and types of venue in each area. With UK Music and the Musicians' Union (MU), we will then select case studies of venue capacities in six categories: Small (Under 200 capacity); Small-Medium (200-500); Medium (500-2,000); Medium-Large (2,000-5,000); Large (5,000-20,000); Very Large (20,000+).

Interviews with local and national policy makers, council officers, regional MU representatives, and venue operators will, along with the mapping exercise, show how the interplay of regulation, finance, ownership and management structures produce and reflect conceptions of cultural value in theory and in practice across the live music venue ecology.

The ecological model of music venues in the context of investment and stakeholder activity will both broaden and sharpen our understanding of the sector. It will account for the narratives of public and private actors in shaping the environment in which musical careers proceed as an interdependent system of different levels of economic activity. The effects of local and national regulation, alongside various forms of direct subsidy and indirect support (or hindrance), are felt in ways both obvious and hidden. We will illuminate this system to provide insights into live music, and cultural activity at large, for policy makers, industry and practitioners alike.

Potential impact
The project has been specifically designed to facilitate knowledge exchange to the music industries and build upon the unique connections that the research team has established with them. The main targets for impact are listed in all caps:

CONCERT PROMOTERS are key cultural actors whose actions construct and mediate cultural value within the live music industry. Their actions have perhaps the most profound impact upon the live music ecology. The most successful promoters are those who best manage to negotiate the complex milieu of the private and public funding opportunities available while at the same time remaining acutely conscious of the prevailing regulatory and wider governance framework within which they are operating. This project offers the potential for promoters to become more reflexive and to adjust their promotional practice in the light of our findings. The presence of UK Music as a project partner offers a significant opportunity for the research to permeate the promotional world.

MUSICIANS will benefit from increased knowledge of the ways in which musical events are organised around a mixture of public and private funding which again includes the regulatory and broader governance infrastructure within which these events take place. The project offers the potential to illuminate the characteristics which promoters are looking for in artists at various levels of the live music industry, and also to empower musicians in their own business practices and assist them in promoting their own events, something the supporters of this bid are keen to encourage. This is an area in which our team members have previously collaborated with the Musicians' Union (MU) in raising awareness and training. Likewise, disseminating our findings via the MU enhances the likelihood of impact upon musicians.

In addition to dissemination via the MU the research will be disseminated via UK Music, the key MUSIC INDUSTRIES lobbying group for the UK, and PRS For Music, the songwriters' collecting agency, both of which will be represented on the advisory group. We plan to disseminate the research to other key bodies such as the DCMS, Scottish Music Industry Association, Arts Council of England, the Confederation of Scottish Local Authorities and the Local Government Association. In seeking to show how live music events emerge from a complex interaction of public and private investments we aim to help such agencies develop better policies to enhance the live music ecology. We are optimistic about the possibility of presenting findings to national POLICY MAKERS in the form of the All Party Parliamentary Group on Music, also represented on the advisory board. We also aim to help policy makers to make assessments of the implications for their own practice.

CONCERT VENUES are an essential part of the live music ecology. They vary widely in size, location, genre-base, provision etc. and the research has been designed to account for this. Venues are key sites for the articulation of cultural value, yet few have the time to analyse how this emerges and what the implications of this are. The research will offer insight into what the interaction of public and private investment is at various levels of the live music industry, and the greater understanding of the live music ecology has obvious implications for those venues who wish to develop new activities, expand or simply survive in the current economic climate. The PRS has extensive connections to UK venues, and we will also use the Live Music Exchange to ensure that the report reaches relevant networks, eg: the National Arenas Association, the Association of Independent Festivals.

We intend to engage these groups in three ways: 1) our advisory board (which includes members from the above groups); 2) inviting key representatives from the groups above to our concluding seminar at the MU office; 3) disseminating the final report to the representative bodies outlined above.